Biomanufacturing downstream process optimisation and scaling with in-silico experimentation

New Wave Biotech (NWB) is developing software that uses computational modelling to optimise downstream processes (DSP) for biomanufacturing, accelerating R&D and reducing final production costs of alternative proteins and other synthetic biology products. This solution transforms how DSP optimisation and scaling is done -- moving it from a slow, expensive, risky and inefficient approach reliant on expert experience, to one that is rapid, driven by efficient computational modelling, with targeted experiments on high potential processes.

We combine machine learning models with mechanistic approaches to unite an understanding of the underlying system dynamics with the nuances of real-world operation. This is then combined with a smart optimisation system to search the billions of possible process and parameter combinations to identify the optimal downstream process through in-silico testing, balancing factors such as yield, purity, cost, waste and energy use.

New Wave Biotech is now partnering with Multus Biotechnology to further develop and iterate our product, and prove the efficacy of the solution to optimise downstream processes.